Deployable Tritium Detector Using Diamond Voltaic Structures for Use in Fusing Fuel Handling Facilities

Tritium management is vital for the operation of a deuterium-tritium-fuelled power plant, however current monitoring systems are not up to the challenging demands of fusion fuel facilities planned over the coming decades.